Aston University and Legrand Electric Limited KTP 22_23 R5

To extend an individual's independent living by using machine learning and artificial intelligence to process data collected through sensors in the home, to indicate a decline in wellbeing, allowing a care professional to make an early intervention (eg in the case of higher risk of a potential fall).